How are chromosomes segregated correctly during sexual gene reassortment?-understanding how the meiotic chromosome axis functions in gametogenesis

Life begins when an egg and a sperm from parents merge into a single cell, the fertilised egg, which multiplies into many cells to create our body. Sperm and egg each contribute 23 chromosomes, making a total of 46 chromosomes in the fertilised egg. When our body produces sperm or eggs, cells undergo a special cell division called meiosis, which halves the number of chromosomes. Chromosomes consist of long stretches of DNA, which encode the many genes required to make our body. When meiosis occurs, the chromosomes inherited from the mother are reshuffled with those from the father, forming a completely new set of chromosomes with a unique combination of genes. This reshuffling process diversifies gene combinations from generation to generation, creating evolutionary adaptability to environmental changes.

The process of reshuffling the genes in the chromosomes is called recombination. Recombination operates by cutting DNA and exchanging sections of the DNA between maternal and paternal chromosomes. If recombination fails, the wrong number of chromosomes, or incorrectly assembled chromosomes, can be passed into sperm and eggs. This type of fault is a leading cause of miscarriage and congenital syndromes including Down, Edward, Patau (trisomy 21, 18, 13) & Turner (monosomy X). Overall, about 0.3% of newborn infants have an incorrect chromosome number. Given its importance, organisms are equipped with various mechanisms to ensure correct meiotic recombination. I am investigating how meiotic recombination is controlled. For this research I use yeast cells, which undergo meiosis just like humans, and are easy to manipulate experimentally.

When meiosis begins, cells make a group of proteins that act together as scissors to cut the DNA for recombination. To produce normal sperm and eggs, these DNA scissors need to be well controlled to prevent recombination failures, but the control mechanisms are still enigmatic. Recent findings have led me to hypothesise that proteins called Hop1 and Red1 direct the activity of these scissors, telling them where, when, and how often to cut DNA.

Hop1 and Red1 are part of the 'chromosome scaffold' of meiotic cells and are believed to help the scissors bind to chromosomes. I discovered further roles for Hop1 and Red1 in the process. Paradoxically, even though their main role is to promote the recruitment of DNA scissors to chromosomes, I found that Hop1 and Red1 can prevent scissors from randomly binding along chromosomes. Moreover Hop1 and Red1 are needed not just to recruit but also to activate the scissors for cutting DNA. Also, Hop1 and Red1 pay extra attention to short chromosomes, preferentially directing the DNA scissors to short chromosomes to ensure they get cut. Overall I propose that these two 'manager proteins' Hop1 and Red1 direct the scissors to chromosomal locations favourable for correct recombination, while simultaneously preventing the scissors from cutting at dangerous places, both by excluding them from such locations and by allowing the scissors to cut DNA only when both manager proteins are present.

This project investigates these new functions of Hop1 and Red1 to test my hypothesis. I will elucidate how these proteins behave in meiotic cells to understand the molecular mechanisms that control recombination. Since these scissors and manager proteins are present in human and yeast, new knowledge from this study will advance our understanding of how our eggs and sperm are made and how their production process can fail. This work will therefore make critical contributions to the understanding of fertility and the formation of new genomes and, to the development of reproductive medicine. For example, once the risk of chromosome abnormalities due to mutations in these manager genes is understood, it will help patients to select the best fertility treatments. Such understanding may also help design strategies to avoid faulty meiosis and consequent health problems completely.

Technical abstract
Chromosomes must break and recombine to segregate in meiosis. Hence, the programmed formation of DNA double-strand breaks (DSBs), catalysed by a group of proteins called the DSB proteins, is tightly regulated to achieve faithful gametogenesis.

I found that meiotic chromosome axis components Hop1 and Red1 regulate DSB proteins in multiple ways to ensure recombination occurs at appropriate loci. Hop1 and Red1 recruit DSB proteins to chromosomes, with preferential recruitment to short chromosomes that ensures all chromosomes do recombine. Hop1 and Red1 can also act to repress DSB protein binding, since elimination of both proteins causes DSB proteins to bind chromosomes promiscuously. Finally, Hop1 and Red1 activate DSB proteins for cleavage, since DSB proteins bound without Hop1 and Red1 hardly initiate cutting.

This study will elucidate the molecular mechanisms through which Hop1 and Red1 direct this control framework for meiotic DSB formation.

Aim1 investigates how Hop1 and Red1 repress DSB protein recruitment, and examines how they switch from repressing to promoting DSB protein binding. Structure-function dissection will test if the Hop1-Red1 interaction functions as a switch, and if the repression function involves interaction with DSB proteins.

Aim2 elucidates how Hop1 and Red1 activate DNA cutting by DSB proteins. Proteomics and genomics approaches will identify components and post-translational modifications that are lacking when the DSB proteins bind chromatin without Hop1 and Red1.

Aim3 will reveal how intrinsic DNA sequence features of short chromosomes preferentially boost the recruitment of Hop1 and Red1 and consequently, DSB proteins. Advanced molecular genomics/proteomics will locate and characterise these intrinsic features, investigating their characteristics, the proteins that bind them, and their relation to other chromosome elements.

Overall, this study will transform our understanding of how meiotic recombination is controlled.